Emotional Sincerity, Social Authenticity, and Performance in England, 1660-1760

This study investigates the social history of emotional sincerity and social authenticity in England
between 1660 and 1760. It explores how performance, artifice, and imposture were used to obfuscate
the true nature of feelings and social identity, or were perceived to do so. The project considers how
feelings and identities were performed in everyday interpersonal encounters like marriage, friendship,
and credit transactions. The central questions are why emotional sincerity and social authenticity
became heightened cultural concerns in this period, and how they manifested differently depending on
the social status or gender of the individuals involved. This project is timely, resonating with present-day
sociocultural concerns about authenticity and sincerity.
Studies of Renaissance and Enlightenment individualism have considered sincerity, demonstrating its
centrality to early modern culture and thought (Martin, 2007; Wahrman, 2004), but gender and status
have been neglected as categories of analysis. Employing a 'bottom-up' approach, I make use of court
records and cheap print to assess the lower orders' ideas of emotional sincerity and social authenticity,
looking beyond metropolitan confines into the provincial sphere. Studies that consider gender and rank
have exemplified how these concerns played out in everyday life. Yet these are confined to narrow
purviews, like late eighteenth-century genteel women's relationship to politeness and 'natural' feelings
(Ylivouri, 2018), or the lower sort's involvement in literal imposture cases (Hug, 2009). I prioritise the
inextricable importance of emotion, gender, and rank in everyday dynamics like marriage and friendship
for a holistic view of contemporary ideas about sincerity and authenticity. For example, though genteel
perspectives expressed anxiety over emotional insincerity and social inauthenticity, ballads depicted
deceit as gleefully subversive for the lower sorts. One eighteenth-century ballad, The Father Deceived,
celebrates a 'crafty' farmer's marriage to a rich girl through flagrant deception-yet also idealises the
couple's 'sincere' love. Such accounts suggest that the lower orders valued sincerity, but perhaps in
different ways or for different reasons than the elite. Employing Rosenwein's methodology of 'emotional
communities', I will explore how emotional sincerity was conceptualised, and how and why expectations
and behaviours shifted according to identity and social environment.